The Rokeby Collection

This collaborative project focuses on the art and architecture of the Rokeby print collection at Armagh Robinson Library, a rare collection of c.4,500 original 16th-18th century prints amassed by Archbishop Robinson. It comprises important works by eminent artists including Durer, Goltzius, Vouet, Mellan, Hogarth, Piranesi, Bartolozzi, and Woollett. The project will investigate the art and architecture subject matter of artists and printmakers, and their techniques and technologies within the context of collecting and connoisseurship. Dissemination of findings into the wider academic and public sphere will be through published articles, curated historic/new works, conference outputs, and other media.